Automatic Generator Replacement Trial

Alp are going to remove the need for diesel generators forever. We are creating a new energy infrastructure that is future proofed, connected, intelligent and can deliver clean, reliable power at a fraction of the cost of diesel generation.

We take the pain of managing energy generation away from our customers, simply supplying them with the power they need at a price they can easily afford.